NETWORK: Semantics of Quantum Computation

Quantum computation (more generally, quantum information processing)has become established as an exciting interdisciplinary research fieldat the intersection of physics, computer science and mathematics. Computing devices based on the laws of quantum physics have the potential to hugely increase our capabilities in both algorithmics and cryptography. The former concerns the design of efficient techniques for solving computational problems; it is possible that quantum computers will enable the solution of previously intractable problems. The latter is important for secure electronic communication; by harnessing quantum effects it is possible to devise absolutely secure cryptosystems, unbreakable even by quantum computers. Theoretical computer scientists have recently found several new and exciting ways to applytheir distinctive techniques to quantum computing; the emphasis is different from previous work on cryptography and algorithm design. Thisactivity includes the design and study of quantum programminglanguages, to support the development of reliable software for quantum computers; the development ofquantum logics to support verification of quantum programs; semanticstudies of the foundations of quantum mechanics; semantics-basedanalysis of information flow in quantum protocols; formalspecification and verification of quantum cryptographic systems. A substantial portion of this research is taking place in the UK. Thepurpose of this network is to build on the existing activity to establish a cohesive community that candevelop into a UK-led international research community.